ENGLISH HERITAGE TRUST CONSERVATION AND HERITAGE SCIENCE FACILITY - RANGER'S HOUSE, GREENWICH, LONDON

The English Heritage Trust (EHT) cares for the National Heritage Collection of 400 historic sites and 3/4 million associated artefacts.

The Facility
The heritage science and conservation facility at Ranger's House acts as a central hub for core research and conservation activities carried out by EHT. The facility itself comprises five rooms in the apartment adjacent to the publicly accessible house (home to the Wernher Collection), the fine art conservation studio, and an outbuilding used as a store. The facility has grown organically and has reached a point where the scale of work outstrips the capacity of the facility - both due to space and the quality of equipment within.

The Beneficiaries - People and Collections
The English Heritage Conservation Science team has been leading the way in research on the environmental response of objects in historic environments. This work has been critical in allowing for the safe display and storage of the collection in historic buildings. Its novelty lies in the combination of close object/ building examination and analysis, with an epidemiological approach.

We have been able to develop this novel approach because we look after similar objects that are exposed to a range of very different environments. The practical methods we have devised as a result of our research have enabled us to reduce the carbon footprint of conservation activities by 40%. The sector's interest in this work is demonstrated by an impressive 70 publications in competitive forums, the oversubscription to a series of 8 international courses covering management of showcases and an invitation to the 2018 Gordon conference on Scientific Methods in Cultural Heritage Research. We have also supported six PhDs - looking at response of lined canvas paintings, archaeological bone, archaeological glass and outdoor artillery - through the CPD scheme, SEAHA doctoral training scheme, AHRC Collaborative Doctoral Program and the Science and Heritage Programme. This research would not be possible without the Ranger's facility and its equipment, but it has been severely restrained by lack of space and outdated equipment - with constant failures or issues with software compatibility.

The conservation studio at Ranger's House, often guided by scientific advice from the conservation science team, carries out practical treatments and technical analysis of the English Heritage collection of over 1500 easel paintings, many of international significance, and their associated frames. Technical examination advances our understanding of an artist's materials and methodology. Over the last five years our work has resulted in the reattribution of several paintings, notably to Botticelli and Titian, and much associated publicity for English Heritage has followed. Art historical findings relating to paintings by Rembrandt, Titian, Weenix and Beuckelaer have been presented at several national and international conferences and published in postprints and journals. To allow this treatment and research to continue, we need to update equipment in line with technological advances and remedy issues with the studio space, previously adapted from an old coach house

The Project
The amount of research needed, both within the EHT strategy and to support the sector, is not possible within the confines of the existing facility, nor with equipment more than 10 years old and suffering constant failures (and not supported by the manufacturers due to its age).
We will redevelop the interiors of the facility and upgrade the store into a workshop in order to house equipment, and provide space for sample preparation and wood working for fine art conservation. We will also replace the most outdated pieces of equipment, to significantly improve the efficiency for research undertaken in the facility.